Privacy-by-Design: Building Accountability into the Internet of Things

The Internet of Things (IoT) seeks to embed computation in mundane objects - pill bottles, shelves, weighing scales, etc. - and connect these 'things' to the internet to enable a broad range of new and improved services (e.g. improved healthcare services). The IoT will open up a wealth of personal data - biological data, data about our physical movements around the home, or interaction with objects therein, etc. - distributing it seamlessly across the internet. The seamless distribution of personal data presents real challenges to the adoption of the IoT by users, however. Personal data is not 'shared' blindly and there is need to understand how personal data transaction in the IoT can be made observable to users and available to their control if the projected benefits of the IoT are to come about. There is need, in other words, to understand what needs to be done to make the IoT accountable to users so that they can understand what data is being gathered, what is being done with it, and by whom, and to enable personal data management.

The need for accountability leads to a concern with 'articulation work' - i.e., making personal data transactions visible and available to user control. This fellowship seeks to engage industry and end-users in the co-design of awareness and control mechanisms that specify requirements for the support of articulation work. It seeks to do so in the context of the home - one of the most personal of settings in society and a key site for future personal data harvesting. Industry is engaged in the development of use cases specifying future IoT applications that exploit personal data across different infrastructures penetrating the home. The use cases are grounded in ethnographic studies of current interfaces to infrastructure and the personal data transaction models that accompany them. Current and future understandings are combined in 'provotypes' - provocative mock ups of new technological arrangements - which are subject to end-user evaluation to shape and refine articulation mechanisms around user need and which foster user trust in the IoT.

Potential impact
Who will benefit from this research?

Industry partners and initiatives: The Internet of Things will be one the key drivers of Big Data - which is projected to be of colossal value to business over the coming decade - and the home will be one the primary engines of personal data generation. Understanding the possibilities, limitations and constraints of personal data harvesting in the home from a user perspective is critical to the development of useful and useable IoT applications and services.

Academic research communities: Understanding the social, human and ethical challenges of personal data harvesting in the home, the technical challenges these raise, and the nature of potential solutions are all of key concern to HCI, CSCW and Ubiquitous Computing communities.

End-users: In the longer term the research will ultimately be of benefit to end-users as well, enabling the development of IoT applications and services that respect the social, human and ethical dynamics of personal data transaction and fostering the trust that is essential to the broad adoption of the IoT in everyday life.

How will they benefit from this research?

Industry will benefit through user-centred exploration and co-development of projected business applications of the IoT in the home that cut across utilities, communications, consumption, media and key service infrastructures. The research will ground projected IoT applications in practice through detailed ethnographic work and elaborate future interfaces to the IoT and mechanisms for the management of personal data that are acceptable to users. In doing so it will elaborate key challenges for personal data harvesting across a range of key infrastructures that permeate the home.

Academic research communities will benefit through a range of distinct outputs including ethnographic studies of things-as-interfaces-to-infrastructure and elaboration of the socially organised character of personal data transaction within the home. These will be complemented by empirical elaboration of users' privacy concerns across different IoT application areas, the ethical subtleties and nuances that impact data disclosure, and design-based articulations of future interaction mechanisms that enable user awareness and control over personal data harvesting.

End-users will benefit through sensitising systems developers to user needs vis-à-vis personal data harvesting and requirements for interaction mechanisms supporting articulation work. This, in turn, will enable broad social and economic impact to be delivered through the human-centred development of IoT applications and services that respect and address user concerns over data privacy.